Controlled long-range coherent coupling of solid-state qubits

Information technology has gained importance over the last 20 years due to the improving user-friendliness, capability and affordability of the related hardware and software. Today, the internet is the dominant information source for a majority of society, and is likely to be the dominant way of communication within the next decade. This has revolutionised the way society works, improving efficiency and personal choice. The underlying technology is based on classical computing, which faces fundamental limits of its power consumption dictated by the thermodynamics of the implemented classical algorithms. Quantum computing is seen as the next generation technology to augment classical computing, enabling new types of algorithms for more efficient and rapid processing.
This proposal is underpinning this next generation technology. It aims to develop and characterise controlled coherent and incoherent long-range coupling between qubits. The experimental realisation in a quantum dot - optical cavity system integrated with semiconductor technology is one of the promising routes for the implementation of quantum information technology. The physical mechanisms of the coherent coupling researched in this project have however a wide range of importance across physics and biosciences, beyond the specific material system and application investigated.

Potential impact
The proposed research will characterise and develop controlled coherent and incoherent long-range coupling between qubits. The physical mechanisms of the coherent coupling researched in this project have also a wide range of importance across physics and biosciences.
Economy
The coherent coupling technology resulting from the research will enable applications in quantum information processing, which is expected to revolutionise information and communication technology (ICT) over the next 30 years, with the related impact in the high-tech industry. The optical HSI technique developed further within this project has the potential to be commercialised as a general characterisation instrument of coherence of individual quantum systems.
Society
ICT has gained importance over the last 20 years in society due to the improving user-friendliness, capability and affordability of the related hardware and software. Today, the internet is the dominant information source for a majority of society, and is likely to be the dominant way of communication within the next decade. This has revolutionised the way society works, improving efficiency and personal choice. The underlying technology is based on classical computing, which faces fundamental limits of its power consumption limited by the thermodynamics of the implemented classical algorithms. Quantum computing is seen as the next generation technology to augment classical computing, enabling new types of algorithms for more efficient and rapid processing. This present proposal is part of the development of this next generation technology. We will engage in outreach activities to raise the awareness and enthusiasm in the public for these developments.